Eazy Breezy: Real-time mobility emissions measurement and reduction via mobile app technology

Breez Technology is proud to introduce two groundbreaking innovations in the sustainability space, designed to better measure and reduce emissions from commuting: the Breez Go mobile app and the CycleSaver salary sacrifice scheme.

Breez Go
The Breez Go mobile app empowers companies and individuals to track and reduce transport and commuting emissions effectively.

Using cutting-edge in-house mobile technology, Breez Go seamlessly measures your travel behaviour and associated emissions in the background without requiring any user input. Leveraging sensors like GPS and accelerometers, the app provides a detailed travel and emissions profile for every trip.

By collecting your vehicle’s details via its registration number, Breez Go delivers unparalleled accuracy in emission calculations.

But Breez Go doesn’t stop at measurement—it actively promotes sustainable travel by offering rewards and benefits to encourage greener commuting choices.

The app is available for both iOS and Android on the App Store and Google Play. Users can upgrade to Breez+ for a small monthly fee to unlock the full range of rewards and benefits.

Companies may choose to sponsor Breez+ for their employees, enabling efficient Scope 3 emissions tracking, reduction initiatives, and enhancing their brand reputation. Employees, in turn, enjoy significant rewards and benefits through the app.

The Breez Go app is transforming how we commute, nudging individuals toward more sustainable travel behaviours. It is accelerating the UK's journey to Net Zero while fostering a healthier, happier, and more productive society.

CycleSaver
CycleSaver is a specialist cycle-to-work scheme designed for employees who prefer using bike-share services (such as Lime, Forest, Santander Cycles, Beryl, and more) rather than purchasing their own bicycle. Through the tax benefits of salary sacrifice, employees can save 28%–47% on bike-share subscriptions.

CycleSaver was born from a clear market gap: while HMRC’s cycling tax benefit allows savings for employees of up to 47% on cycling expenses, no existing schemes catered to bike-share users. CycleSaver bridges this gap by partnering with major bike-share providers to offer both monthly and annual salary sacrifice subscriptions.

Companies must first sign up to CycleSaver before their employees are able to take advantage of the benefits. This comes at no cost the company. In fact, companies benefit from reduced Employer National Insurance tax. Once onboarded, employees can choose their preferred subscription and immediately start saving through tax benefits.

Find out more at https://cyclesaver.co.uk and https://getbreez.org